Lumen Content, Interaction, Attention & Reward system (LUCIAR)

The Lumen Content, Interaction, Attention and Rewards (LUCIAR) system is a digital interaction platform that measures the attention that consumers give to digital content, puts a price on that attention and communicates the value of that attention and interactions to them. LUCIAR will enable and incentivise content providers, retailers, brands and consumers to share the value created from quantification of consumers’ interactions with and responses to digital content.
LUCIAR uses eye tracking hardware and sophisticated modelling of attention to evaluate consumers’ responses to specific pieces of digital content such as ads, webpages and social media. These are converted into predicted buying behaviour using Lumen’s proven econometric response models. The measurement of this underlying attention and response can be used by retailers and brands to directly assess the likely impact of content designs in specific demographics. At the same time motivated consumers can control the sharing of their interaction data in return for a series of tangible, personalised rewards.